Morgan-IAT: Haptic Sensory System for the Hand

Haptic technology, or haptics, is a feedback technology, which mimics the sense of touch by
applying stimuli, such as compression, friction & vibration forces to the user.
In gaming & in "sensory rehabilitation" for individuals with disability, the ability for a user to
'feel' a virtual environment as well as ‘see’ it would be a significant advance on what is
currently available & will open up numerous opportunities.
MIAT, in conjunction with Southampton University, is developing a haptics (multi sensory)
system for the hand that will provide the user with a sense of touch, which when combined
with position sensing technology, will allow the user to 'see' that motion or action. This
technology has significant commercial potential as a gaming product, particularly as virtual
reality gaming is becoming more popular, but will also be transferable to pioneering
rehabilitation technology for sensory re-education in medicine, e.g. stroke recovery.